An innovative pressure relieving mattress topper for the prevention of pressure ulcers.

Baltex is a specialist manufacturer of advanced textiles. Their flagship products are a range of
lightweight and breathable pressure relieving cushions made from high-tech 3D knitted spacer
fabrics. For vulnerable people, especially the elderly with limited mobility, there is a need for
innovative approaches to better manage and prevent pressure ulcers. Baltex wishes to explore
the opportunity for an innovative pressure relieving mattress topper